Advanced quantitative microscopy for functional mapping of protein interaction networks.

The project will develop new super-resolution fluorescence techniques and apply time-resolved fluorescence imaging and spectroscopy to the study of the dynamic interaction between fascin and actin in live cells. In particular, we will investigate the dynamic binding of actin and fascin at filopodia in response to external perturbation (i.e. chemogradient, inhibition etc). We will develop a new paradigm of super-resolved fluorescence microscopies whereby single-molecule spectroscopic techniques are applied to both spatially resolve molecules and determine their photophysical properties. Our recent work has shown irect association of actin and fascin to be transient and we propose to investigate the degree of correlation between the known dynamic behaviour of actin and that of fascin using a combination of imaging correlation, particle velocimetry and fluorescence lifetime resolved super-resolution imaging. Development of key technologies for super-resolved functional imaging will have a marked impact on our ability to probe perturbations of the actin/fascin interactome.